Use of Recycled Pigments in Construction Materials

"This project involves collaboration between MES and Heriot-Watt University in order to research and evaluate the possible
benefits of the use of recycled pigments in novel construction products."